How can Knowledge Exchange and Enterprise be applied and integrated into Higher Education curricular?

Knowledge Exchange is quickly becoming a key priority in the Higher Education sector although there is less
known about the theoretical conceptualization of UK Knowledge Exchange in Higher Education (Johnson, 2020).
Instead, Knowledge Exchange is often understood in terms of impact: how knowledge advances understanding,
has economic or more broadly, social impact which could include solving a local and/or global problem (Johnson,
2020; Knowledge exchange- Vitae Website, no date). In 2023, the University of Southampton Education School
will introduce a new level 6 module: 'Knowledge Exchange in Education' which was co-created by myself and the
Programme Director for Undergraduate Education BSc (Single and Joint Honours). This module seeks to introduce
Knowledge Exchange to students, and the different ways that Universities can work with different stakeholder
groups such as School leader networks and local school partnerships. A key learning aim for the students is to
learn how to create a rapid research review that is not just informed by educational practice and national policy, but
also a real-world issue presented by the partner stakeholder. This research study will follow the first four years of this module, scrutinising both its successes and its challenges,
whilst comparing how the impact of this module differs from Knowledge Exchange and Enterprise activities
elsewhere in the institution. A key example is the work of the Social Impact lab, which is a department in the
University that offers social enterprise opportunities to students, as well as a supportive learning community. As part
of this work, students are given the opportunity to study a 'Social Enterprise' module which goes through the stepby-
process of designing a product or social venture that responds to a real-world problem. Another example is the
co-curricular learning trip to Ghana or India where students get the opportunity to work with non-profit organisations
and learn how they respond to local problems. It is important that these two types of Knowledge Exchange and Enterprise are compared and contrasted to learn
more about the potential benefits and barriers. Benefits include the students learning valuable enterprise and
consultancy skills, as well as a developed sense of how they can apply their skills and knowledge to solve social
and economic problems, locally, nationally, and globally (Connor and Campbell, 2006; Knowledge exchange- Vitae
Website, no date). Equally there are multiple barriers to the success of Knowledge Exchange and Enterprise
activities being integrated into the teaching and learning activities of institutions. For example, the resistance to the
application of research that has been well evidenced in UK Schools, the lack of self-awareness of what institutions
and their partners can offer each other, a difficulty in assuring the quality the contributions that the University offers
its partners and a limitation to the impact that the research has where it does not then lead to a change in school
policy (Johnson, 2020; Pring and Thomas, 2004; Knowledge exchange- Vitae Website, no date).
The National Centre for Universities and Business (NCUB) (2014) concluded that for KEE partnerships to be
successful, continual reflection is needed from all stakeholders to ensure that both partners are embedding the
new knowledge they gain from the partnership. This is the aim of this research project, to observe, measure, reflect and critically evaluate the application of KEE to the Higher Education curricula, and therefore provide
recommendations to other HE Institutions who endeavour to do the same.
Methods
This project is a critical evaluation of KEE activities within the HE curricula and measuring knowledge exchange is
recognised as a difficult process due to its complexity (CESAER, 2020). Complexity is defined by multiple
relationships and interactions where in actions within a process are not predictable but i